Sports engagement as a gateway to gambling activity: a review and intersectional analysis of the compound vulnerabilities to gambling harm

The goal of this review is to synthesise the evidence on sports engagement as a gateway activity to gambling activity. Specifically, the project will involve
qualitative and quantitative intersectional analysis of existing evidence to understand the compounded vulnerability to gambling harm faced by
sports-engaged young adults. This directly addresses the “pathways to, and predictors of, risky or harmful gambling” sub-theme of the call, as part of the
“vulnerabilities, harm, severe and adverse consequences of gambling” theme.
Conducting a systematic review on this topic with intersectional analysis of the evidence would make a timely and significant contribution to the literature
on gambling harms. Firstly, while existing frameworks for gambling harm are multi-dimensional (e.g., Atte Oksanen et al., 2021; Wardle et al., 2019), there
has been little examination of how these factors intersect to compound vulnerabilities.
Secondly, there is increasing recognition that research on gambling harms needs to move beyond focus on pathology and identify predictors of
disordered gambling in those who gamble for recreation, across different social contexts (Bowden-Jones et al., 2022). This project’s focus on the
sports-engaged population will address this gap by examining a specific social context where normalisation is likely to lead to recreational gambling and
where recreational gambling has a higher potential to lead to harm.
Finally, this review will have a significant impact professional practice and policy related to gambling harms. The intersectional approach adopted in this
review will synthesise discrete risk factors into compound risk profiles, providing an understanding of the links between sports engagement and gambling
harm that will be directly and we will maximise the impact of the work through our knowledge mobilisation strategy.
The aim of this review is to understand how demographic, psychosocial, and environmental factors intersect to create compounded vulnerabilities to
gambling harm among different profiles of sports-engaged people.
This research aim will be addressed through the following sub questions:
RQ1: What profiles of compounded vulnerability for sports-engaged individuals emerge from synthesising the existing evidence?
RQ2: How do social and environmental factors (e.g., team membership, peer normalisation, exposure to sports culture) interact with these profiles to
shape gambling behaviour?
RQ3: What psychological factors (e.g., risk-taking, mental health comorbidities, erroneous beliefs) appear to moderate the relationship between sports engagement and gambling harm within these specific high-vulnerability profiles?
RQ4: To what extent are the vulnerability profiles identified in RQ1 consistent across national and regional contexts, and how can these patterns be
interpreted considering key contextual differences (e.g., gambling legislation, dominant sports cultures)?
engagement and gambling harm within these specific high-vulnerability profiles?